Oarbt 3D Retail Design Toolkit

Oarbt 3D Retail Design Toolkit is an early stage project for a SaaS toolkit which will be created to enable brick and mortar businesses to develop 3D interactive multi-sensory shopping experiences. With Oarbt 3D Retail Design, businesses will be able to present a 3D model which customers can navigate through and click on products to purchase. With the data gathered from user interactions in the 3D shop, merchants can optimise the placement of products for user engagement and sales conversions.